Q-ACES: Advances in Chemical Energy Storage with Quantum Computing

**Q-ACES: Advances in Chemical Energy Storage with Quantum Computing**

Q-ACES is an innovative project dedicated to propelling energy storage into a new era through the power of quantum computing. With an increasing demand for eco-friendly, cost-effective rechargeable batteries with high energy density, the need for advancements in this field has never been more pressing. While lithium-ion batteries have dominated the market due to their energy density and competitive pricing, there is a clear call for superior battery technology.

Q-ACES recognizes the importance of achieving higher energy density, extended lifetimes, faster recharge rates, and reduced costs, all of which contribute significantly to global decarbonization efforts. To meet these objectives, research into new materials as well as the composition of electrolytes, which play a critical role in battery performance and stability, are necessary to get a deeper understanding of molecular interactions.

Our project centers on harnessing the potential of quantum computing to unravel these molecular interactions within electrolyte chemistry. By leveraging quantum algorithms on state-of-the-art quantum computers, we focus on analyzing key sub-components, such as reaction centers, rather than attempting to simulate the intricate many-body Hamiltonian of the entire system. We will further develop a novel approach to combine quantum calculations of embedded sub-components with data-driven modelling. In doing so, we envision quantum hardware for chemical simulation and experimental data to be leveraged together for practical utility. This pragmatic approach paves the way for enhanced battery designs.

Q-ACES is driving progress towards a future where energy storage systems achieve unprecedented levels of efficiency and performance. By integrating quantum computing, we aim to overcome the limitations of traditional battery research and unlock the true potential of energy storage. Our mission is deeply rooted in sustainability and innovation, envisioning a world where rechargeable batteries play a vital role in powering diverse industries while minimizing environmental impact.